Using Historic Materials Data from Assurance Testing to Optimise Future Manufacturing Processes of High Integrity Components

Companies such as Element Materials Technology play a key role in providing independent assurance of materials performance for a range of high integrity applications across several sectors. As such Element has created a strong digital platform for recording and reporting of test results; this presents a great opportunity to explore the ideals of the flow of such data in an Industry 4.0 context and provides a robust feedback loop to the designer and manufacturer if enacted. Often the challenge of converting paper records to a digital platform prevents the use of this data. The existing digital data can be interrogated for trends as with any big data project but there is real benefit to industry in applying a statistical process control approach to this information, generating tools that can be used by Element Materials Technology and their customer base to monitor performance and provide preventative interventions in manufacturing prior to loss of control. Evidence of conforming to process may also preclude the need for future testing in some circumstances by defining the parameters to monitor that truly control manufacture.

Fracture toughness data often represents two key types of mechanical behaviour; low resistance trans-granular cleavage associated with catastrophic failure of structures and high resistance micro-void coalescence that describes ductile rupture (see Figure 1). Many other effects of specimen geometry, materials mechanical properties and failure modes can also effect establishing appropriate estimates of performance. Identifying when these have happened is key to providing assurance of future performance.

The Master Curve methodology has become the accepted engineering solution for processing fracture toughness data of low alloy steels in the transition region where large variability in recorded toughness values are observed (see Figure 2). This has been adopted into international standards as the backbone of assessment methodologies (2,3) and is dependent on assumed materials behaviour, as exemplified by set parameters for probability distributions. The stochastic nature of the failure process can result in large variations even within a single material; the Master Curve provides a framework for making estimates of performance on sparse data. In doing so, it has proved very successful for energy industry applications, affording life extensions to key infrastructure.

This project will develop knowledge of assurance methodologies, metallurgy of the manufacturing processes involved and an in-depth understanding of the statistical methods that can be employed to assess the data correctly. A purely data driven approach could result in over specification of the manufacturing processes, costing time, material and resources through unnecessary rejection of suitable materials. As such, the project will be run in partnership between the Department of Materials Science and Engineering and the School of Mathematics and Statistics.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum